TBX: An interactive streaming platform that lets the viewer feel part of a crowd, enabling shared experiences at scale

TBX is an interactive live streaming platform that lets the viewer feel part of a crowd.

The experiential marketing and live entertainment industries have relied on streaming and virtual event platforms to continue performing to audiences throughout the COVID pandemic and growth is set to continue when in-person events resume at scale.

Current large-scale streaming solutions, however, lack the interactivity, shared experience and social dynamic that is so important to live events, leaving audiences and artists frustrated with a passive experience.

Filling this gap, TBX aims to put virtual audiences at the heart of the experience, enabling viewers not just to watch a show, but to feel part of it.